Regulation of membrane trafficking by phoshorylation during cell division.

Each one of the several billions cells composing our body must divide to multiply during growth, healing or normal regeneration. Cell division is a complex event during which many of the processes happening inside each cell must be tightly controlled. For successful cell division to happen, some cellular events must be activated and others inhibited. Failure of certain key steps can lead to growth defects and anomalies and to various diseases such as cancer. The research I intend to perform aims at understanding how cells control the exchanges of their membrane between their envelope and interior. It is a very important aspect of cell division as it can, if perturbed, compromise proper cell renewal. Acquiring a global understanding of these events is desirable in order to progress in our knowledge of how cells function and to have the material to design new therapies for treating some related human diseases.

Technical abstract
Reversible phosphorylation controls most cellular processes, including cell division. Membrane trafficking is an emerging feature of cell division. I aim at identifying key proteins regulating membrane trafficking during cell division and at dissecting how phosphorylation potentially regulates them. Because membrane trafficking and cell division are two complex processes involving a number of proteins, I propose to study these systems in a global manner so as to gain a more complete understanding of their mechanisms. We will combine phospho-proteomics, high-throughput screening microscopy with classical biochemistry and cell biology assays that I used in my past studies to dissect the global mechanisms of phospho-regulation of membrane trafficking during cell division. These studies are expected to contribute to our global understanding of the regulation of cellular membrane exchanges and cell division.

Potential impact
My research aims at understanding an important process involved in cell division and renewal. Each one of the several billions cells composing our body must divide to multiply during growth, healing or normal regeneration. Defects in such process lead to various pathologic conditions such as growth and development defects or chronic diseases, especially cancer. Progresses in the global knowledge of how cells regenerate by division will be beneficial to persons concerned by the aforementioned diseases and to pharmaceutical companies that aim at finding cures to such diseases.